Charismatic: An AI-based system to accelerate productivity in the Creative Industries

Charismatic presents an alternative to "AI replacing creativity", by enabling a generation of storytellers disadvantaged through lack of access to funds and industry to compete with better funded organisations and lowering the barrier to entry for entertainment production. Charismatic will also be used by higher end organisations to prototype and previsualise their productions more easily and efficiently.

This project will create a "co-pilot" \[Rishi Sunak, AI Safety Summit 2023\] for new creatives to enter the creative industries, assisting with the production of quality stories, rendering them as audiovisual and interactive experiences, and allowing these underrepresented voices to publish their work directly to the public.

Charismatic's aim is to enable the next generation of storytelling through the application of artificial intelligence technologies to the production process of television, film and interactive projects.

It is a new AI-powered platform that enables creators to generate linear and non-linear stories with characters, animated performances, 3D worlds, soundscapes, dialogue and interactivity, all in near real time.

These ambitions will be delivered through the combination of existing technologies from Charisma.ai, creative knowhow and IP from Aardman Animation, and access to research and knowledge from Falmouth and University of the Arts London. Diverse creator talent, market research and audience testing will be provided by Channel 4\.

With partners from across content ownership and production, commissioning and distribution, technology, and academic partners that bridge AI and storytelling, Charismatic is a much needed project to ensure that creators have access to the tools and technologies that they need to play a role in this new AI-driven content era.